Jamp - Realtime audio effects

This project focuses on the design and manufacture of a portable electronic device, aimed at bringing professional sound mixing and automation tools to the lower cost markets. The product comprises a hardware and app component. Digital effects processing is performed on the hardware, which has wired I/O connections for a single audio channel. Effect parameters are adjustable using the app component, which talks wirelessly to the hardware via Bluetooth. The hardware also has inputs for pedals, and linking these to effect parameters provides tactile control. The app interface resembles that of a typical DAW (Digital Audio Workstation), giving users the power to add, remove and combine effects to their hearts content. Multiple hardware units can be controlled from a single app, allowing for quick adjustment of multiple channels. Data transfers between devices are MIDI-compliant, so synchronisation and effect information can be shared wirelessly with other MIDI compatible devices.